Glasgow Caledonian University and Scottish Action for Mental Health KTP 24_25 R4

To embed capability in clinical oversight principles and procedures in digital mental health tools, AI tool development and improvement, and data analytics for SAMH, to develop a psychologically-informed, artificial-intelligence driven service user gateway to support SAMH's place-based and online mental health services.